Industrialisation plan & prototype build for a breakthrough, lightweight , low carbon urban vehicle concept

The key challenge for development of viable, mass market low carbon vehicles is delivering new, lightweight platforms at affordable investment levels.
Ford Motor Company and Gordon Murray Design will collaboratively explore lightweight vehicle structure and investment reduction enablers for small vehicles via a 2 year project based in the UK.